Bournemouth University and Chantacre Limited

To develop capability allowing combining cutting edge technologies into a unique solution resulting in internal efficiencies and pioneer new practices in the SME market for mobile convergence.